Top quark measurements with the ATLAS detector at the LHC

The thesis project will first involve software development in view of evaluating the performance of the future LiTrack trigger system which is part of the ATLAS Phase 2 upgrade. The student will also analyse ATLAS data taken at a centre-of-mass energy of 13 TeV, the highest energy ever reached by a particle accelerator, in order to measure critical properties of the top quark. In addition the student will participate in crucial detector operations while on Long Term Attachment at CERN.